The Functions and Evolutionary Ecology of Inter-Male Aggression in Drosophila melanogaster

In this DPhil, I will explore the functions and evolutionary ecology of inter-male aggression in Drosophila melanogaster. Recent advances in the neurobiology of aggression mean it is possible to genetically modify the level of inter-male aggression in D. melanogaster. Using this exciting new system, I will investigate how the optimal equilibrium level of male aggression is defined and maintained across various environmental and social contexts. My research will cover three main areas:
1. I will investigate whether the levels of inter-male aggression depend on a male's nutritional state. This will also allow me to test the largely overlooked hypothesis that inter-male aggression in Drosophila can act as an honest signal of male quality.
2. I will study the interaction of inter-male aggression and population structure, investigating how population density and dispersal influence the optimal levels of inter-male aggression.
3. I will investigate the mechanisms that regulate how inter-male aggression is mediated when interacting with kin and non-kin.

Priority Area: WUB